MILED Printer Development

The aim of the programme is to develop a MILED print technology demonstrator unit. The main technical objectives of the programme are to integrate fibre coupled UV and NIR arrays optically and electronically into a print system, develop interface and control electronics and basic software, and build a technology demonstrator capable of multi-colour printing. Specifically therefore, the MILED print array will be engineered to emit light at multiple wavelengths particularly in the ultraviolet (UV) and near-infrared (NIR) regions of the spectrum. The output from these arrays will be imaged onto a substrate such that they form a continuous line of dots. A micro-processor will be used to control the sequencing of the different wavelength emitters and permit multi-colour images to be printed.
The deliverables for his project is a MILED printer demonstrator capable of printing multi-colour images when used in conjunction with Datalase's proprietary colour change materials technology.